Birmingham City University And The Warwickshire County Cricket Club Limited

To develop, implement and embed a sustainable strategic marketing capability that will realise new non-cricket revenues from both existing and new market sectors.